Surespa Formulation of a Hot Tub Water Conditioner

Surespa's eco3spa is an innovative, environmentally friendly hot tub water treatment solution that eradicates bacteria and maintains clear and safe hot tub water without the use of chlorine or other harsh chemicals. eco3Spa comprises three component which works synergistically : a pipework biofilm remover; a water conditioner and an active oxygen sanitiser.

Surespa's strategic focus to reformulate eco3spa's conditioner component is crucial for consistent formulation and functionality. Reformulation will enable Surespa to have control over the product's components, leading to dependable reproducibility and enhanced performance. This will directly contribute to customer satisfaction and maintain Surespa's competitive market edge.

By transitioning to UK-based manufacturing and eliminating overseas transport costs Surespa stands to significantly reduce production costs. This cost-saving measure improves overall cost-effectiveness, potentially allowing for more competitive pricing in the market and also contributing to higher profit margins and enhanced financial stability.

The current dependance on an overseas third-party supplier poses risks to business continuity, including lack of control of product formulation, supply chain disruptions and logistical challenges. By gaining control over the formulation of the water conditioner and manufacturing it locally Surespa can mitigate these risks and ensure a more secure and uninterrupted supply chain. This strategic move enhances the company's resilience to external factors, safeguarding its operations and reputation.

The collaboration with ASTUTE represents a strategic partnership aimed at achieving the shared goal of providing the hot tub chemical supply market with an improved and more environmentally friendly product. By leveraging ASTUTE's expertise and resources, Surespa can conduct thorough research and development to better understand the formulation and functionality of the water conditioner component. This collaborative effort not only benefits Surespa but also contributes to advancing knowledge and innovation in the field of hot tub water treatment.

Overall, addressing the formulation and functionality of the water conditioner component of eco3spa aligns with Surespa's mission to deliver proven water care products that are both effective and environmentally sustainable. Through this strategic initiative, Surespa seeks to strengthen its position in the market, enhance customer satisfaction, and contribute to a more sustainable and 'planet-friendly' future.